Mo's Conserves

Kent-based Farmhouse Kitchen markets premium quality chutneys & preserves using the finest local ingredients. The creation of sustainably designed jars for bespoke kitchen prepared product would open up new marketing opportunities, e.g. hotel chains and historic houses, in a sector that is mostly represented by standard product in standard packs. It would serve to accelerate business growth, support employment, promote exports and enhance sustainability of the local agri-food economy.